Disentangling stellar and planetary signals in exoplanet transits

Stellar magnetic activity introduces uncertainties and biases in the determination of exoplanet parameters, and disentangling the stellar from the planetary signal is critical if we want to study exoplanets. As stellar magnetic activity also leaves a trace in stellar spectra (through changes in spectral line shape and strength, as well as by modulating stellar granulation signals, stellar limb darkening and broad-band emergent intensities), it should be possible to remove the stellar signal from the planetary signal which is the main aim of this project. As a first step, we will identify reliable tracers of stellar activity using solar and stellar observations, as well as ab-initio modelling of the radiation emanating from stellar surface. A second step will be to develop and test models of stellar contamination for a range of stellar activity levels.